Stochastic models of growing cell populations

This project will focus on establishing and studying stochastic models of growing cell populations. The main motivation is cancer, but bacteria and virus evolutionary models might also be considered. The project will initially focus on models of drug resistance development, which have applications across all these biological systems. Later, the work can be extended to initiation, progression and metastasis formation models. Here the student will benefit from existing collaborations with Edinburgh University, Oxford and Harvard Medical School. The project involves coding simulations, analysing data, modelling stochastic processes, or using asymptotic methods.